MOFING: predicting Movement Of Fisheries

Delivering ecologically relevant behavioural data gathered by a literature study and through experimental investigations performed under controlled settings on a marine fish of great importance for the industry